Ion trap-integrated optical cavities for fast networked quantum computation

The QCS vision of quantum computing using distributed modular processors (networked 'nodes') depends upon the rapid production of remote entanglement between nodes. The current state-of-the-art rate is our NQIT result of 182 Hz [Phys. Rev. Lett. 124, 110501 (2020)]; any further performance increases will be modest and hard-won, due to the limited photon collection efficiency achievable via refractive optics. Meanwhile, a useful networked processor will require much higher remote entanglement rates. Critically, it will also need simpler and more reliable nodes, with a design amenable to large-scale fabrication and requiring minimal maintenance and calibration.
It has long been recognised that optical cavities provide an elegant route to photon collection with near-unit efficiency. This presents the possibility of high-fidelity remote entangling operations at MHz rates, comparable to that of the fastest local two-qubit ion gates. However, experiments combining ion traps and cavities have historically struggled with a series of technical challenges. These have ranged from the difficulty of maintaining mirror alignment, to perturbations of the trapping potential due to the proximity of the dielectric mirror surfaces